Automatic PDF Conversion and Contextual Fragment Tagging

Limeglass is developing a ‘Software as a Service’ (SaaS) platform that enhances the way information is searched and results are presented. Limeglass will clear the path through the analytical jungle by immediately atomising, analysing and indexing every paragraph of each incoming document. Limeglass works from existing research publications (including unstructured PDFs) where relevant paragraphs are identified by combinations of specific subjects, asset classes and financial instruments. Results are presented in context via dedicated client user interfaces, APIs, data feeds and alerts. Immediately updated as documents are received, Limeglass will provide a unique tool to atomise, filter and navigate research, paragraph by paragraph. Limeglass transforms the liability of information overload into the asset the research was designed to be.